Oxford Brookes University and Encraft Limited

To exploit an emerging business opportunity to reduce the impact of overheating in buildings, specifically in new housing and Extra Care homes being built to high energy efficiency standards.